Computational modelling and design of carbon-based materials for sustainable chemistry

The UK's commitment to Net Zero, as well as the worldwide climate emergency more generally, require new solutions from materials chemistry research. Nanostructured carbon materials are a relevant example: some of these materials contain open spaces ("pores") which can be used to store ions, thereby enabling applications in re-chargeable batteries or supercapacitors. Carbon materials can be synthesised from different precursors, and their controlled manufacturing from sustainable (renewable) sources and available at scale would be of particular interest. In this project, we will use accurate computer simulations based on machine-learned interatomic potential (MLIP) models to understand and, subsequently, computationally design carbon-based functional materials which are sourced from renewable feedstocks and can find applications in sustainability-related fields, such as energy storage or catalysis. MLIPs are an increasingly popular approach to atomistic simulations: they are "trained" on quantum-mechanical reference data (typically, obtained using density-functional theory, DFT) and can reach a comparable level of accuracy, while at the same time allowing for much more complex simulation cells to be described than would be accessible to direct DFT simulations. Previous research has indicated that MLIPs can accurately describe pristine (elemental) amorphous carbon, as well as graphene oxide as a key example of chemically functionalised carbon materials. The project will leverage emerging developments in MLIP models, several of which have been made within the UK computational community. It will build on existing MLIP models for elemental carbon as well as graphene oxide, and it will make use of recently developed approaches for accelerating ab initio molecular-dynamics simulations with "on-the-fly" MLIP fitting. In this way, relevant training data for chemically more complex scenarios, such as the ones relevant to functionalised carbon materials, are expected to be (more) easily accessible. With MLIP models available and appropriately validated, the project will then seek to apply them to create increasingly realistic structural models of carbon materials and to simulate processes, such as ion intercalation, that are relevant to practical applications. The project is purely computational, but it is expected that in the long term, the simulation results will be of interest to the wider experimental community as well. This project falls within the EPSRC "Computational and theoretical chemistry" research area. It is focused on the development and application of computational chemistry approaches for modelling an important class of functional materials. It is expected to further raise the profile of MLIPs in computational chemistry by contributing to new applications with relevance to sustainability.